Automation of LiveOps Games Activity Configuration

Delivering and managing LiveOps games is a current and growing challenge for the games industry, with 95% of developers reported to be releasing LiveOps games, within an industry projected to grow to $682bn by 2030\.

Making and running a liveops game requires specialist skills and knowledge, as well as additional costs and completely different processes and tools, which is why 88% of developers are looking for new solutions for this.

One of the key challenges is the volume of work to deliver the ongoing updates required in LiveOps games. The process currently requires manual, repetitive setting of configurations for these activities, which is time consuming, complex and challenging, and benefits from data insights.

Our vision is to 'democratise LiveOps games'. By which we mean that we want to make LiveOps games accessible to all developers, and improving the player experience for all players, by providing a suite of tools that support developers to create and manage LiveOps games without specialist skills or knowledge, and optimise the process of doing so, to make their games more effective and sustainable.